A Synthesis Programme at Cambridge

The research presented in this proposal, encompasses a broad range of challenging projects. The total syntheses will require the development of existing reactions and the invention of new processes. We will develop new synthetic methods and new tools for molecular synthesis. There is much to commend an integrated programme of science as presented in this document. The desire for more efficient syntheses stimulates the discovery of new reactivities to solve particular problems. New reactions can open up areas for total synthesis and analogue generation that were previously inaccessible. These drivers impact on the development of new methods for synthesis. The added value that arises from having a closely coupled programme containing the development of new synthetic methods, new ways of performing reactions and total synthesis is considerable. All these disciplines will drive the creative process. It is undoubtedly a grand challenge, but one we feel is worthy of investment.